Decoding Biodiversity (DECODE): Genome Enabled Analysis Of Diversity To Identify Gene Function Biosynthetic Pathways And Variation In Agri/Aquacultural Traits

Technical abstract
A work package of the grant Decoding Biodiversity (DECODE) this project will use the tools we have developed to investigate biodiversity in publicly available genomes. We will use multiple analytical approaches to: assign function to genomic dark matter-genes of currently unknown function; investigate mechanisms underpinning chemical diversity in plants; and identify mechanisms driving genetic diversity in key agricultural crops and aquaculture species.